Integrated energy saving designs

I am a design engineer with limited access to commercial suppliers and buyers. Engaging with companies who have access to the support I require would allow me to carry on with my specialist skill, and potentially integrate these provides into my future offering.